A Cost Effective Solution for the Treatment and Recovery of Pot Ale

Pot ale is the main effluent by-product of the whisky industry. Estimated production is in excess of 5 billion litres per annum. Disposal has long been problematic as pot ale is highly acidic, has high COD/BOD and is contaminated with copper. Whilst market leaders have invested heavily in effluent treatment and energy recovery technologies, small and medium sized distillers have lagged behind as they are unable to achieve the same economies of scale.
Brathadair is developing a process which addresses the needs of small and medium distilleries to deliver a cost effective treatment regime for pot ale.